How cells regulate protein levels (and fail to do so in cancer)

60 years ago, Francis Crick famously described the "central dogma" of molecular biology. It explains that genetic information flows from DNA over mRNA to proteins, which are the bioactive molecules through which genes exert their function. However, the quantitative relationship between these three layers of gene expression remains poorly understood. For example, if a cell needs to increase the amount of a particular protein, will it increase the rate of transcription (mRNA synthesis) or that of translation (protein synthesis)? Or will it reduce the rate at which either mRNA or protein are degraded? Ultimately, to answer these and many related questions, it is necessary to establish a quantitative, integrated perspective of the entire gene expression process. To understand how genotypes lead to phenotypes, we need to quantify the central dogma.

My work will be an important step in this direction. My goal is to systematically quantify how DNA, mRNA and protein levels relate to each other and, importantly, to understand which mechanisms control and regulate these relationships. Using next-generation sequencing and mass spectrometry I will quantify DNA, mRNA and protein levels in a range of human cells and assess how they change between different conditions. Using high-performance computing and machine-learning I will look to understand which factors control the levels of mRNAs and proteins.

This topic is particularly important for cancer biology. Most types of cancer show wide-spread chromosome abnormalities. Normal cells have two copies of each gene, but in cancer cells some of these gene copies can be deleted or multiplied. Recent research has shown that this has a direct impact on mRNA levels produced by such genes, whereas protein levels are generally buffered towards normal levels. However, this does not work for all proteins: amplification of some oncogenes leads to increased protein levels and this could drive or sustain the growth of cancer cells. Therefore, understanding how protein levels are buffered against changes at the DNA and mRNA level will help us to understand cellular processes that lead to cancer and may offer new therapeutic strategies.

Another intriguing aspect of the central dogma is that not all human DNA produces mRNAs, and not all mRNAs produce proteins. In fact, traditionally it is assumed that 98% of the human genome does not encode for proteins. Modern genomics methods have challenged this view. For example, recent evidence suggests that cancer cells (and stressed cells in general) may produce thousands of small proteins from mRNA regions that were so far thought not to be non-coding. My proposed work will identify many of these and predict their potential functions. Again, this could have important implications for cancer therapy, because such unusual proteins may be specific for cancer cells and therefore present promising therapeutic targets, especially for immunotherapy.

In summary, I expect that my research will answer long-standing biological questions about how protein levels are regulated, and make a direct contribution towards understanding cancer and how to fight it.

Technical abstract
There is a major discordance between mRNA and protein expression levels in human cells. Why is this so and what mechanisms are behind it? The aim of my lab will be to understand the principles, mechanisms and regulators that shape the proteome at the level of translation and protein degradation. Crucially, anomalies in this protein-level regulation drive or sustain the growth of many types of cancer. Nevertheless, these regulatory processes remain poorly understood, leaving an enormous potential for therapeutic intervention unfulfilled. I will address three key questions:

1. The role of translation and degradation rates in regulating protein levels, e.g. to understand how they buffer gene copy number alterations in cancer. For this I will quantify the change of mRNA and protein levels together with changes in translation and protein degradation rates across many biological conditions and interrogate the data using correlation, regression, clustering and other bioinformatic analyses.

2. Identifying regulators of translation and degradation, e.g. to reveal regulatory networks between E3 ubiquitin ligases and their targets. For this I will computationally re-purpose previously reported proteomics data on a massive scale and apply existing algorithms from the transcriptomics field.

3. Understanding the role of degradation in shaping the nascent proteome, e.g. to identify cancer-specific unconventional translation products. For this I will combine total-transcriptome sequencing with deep profiling of affinity-captured nascent proteins with optional proteasome inhibition.

Together, these projects will reveal fundamental insights into how cells regulate protein levels and fail to do so in cancer. This knowledge could lead to new therapeutic strategies exploiting proteotoxic stress in cancer, explain why proteasome inhibitors elicit heterogeneous responses in patients and highlight new therapeutic targets.

Potential impact
Who will benefit from the proposed research and how?

1. My colleagues in Edinburgh:

(a) A postdoctoral researcher with proteomics experience will be recruited and will develop additional skills (e.g. computational analysis) through training by me and local courses.

(b) I will teach students (up to 6h per week).

(c) More generally, my work connects classical cell biology with big-data style concepts and ideas. My expertise in analysing large "omics" datasets benefits my colleagues as I can advise them on study design and how to get the most value out of their data (see mentor statement for example).

(d) Edinburgh aims to become the "data capital" of Europe with strong investments into the AI sector. By forging interdisciplinary collaborations with AI researchers from the School of Informatics, I will help biomedical researchers to take advantage of this.

2. The immediate scientific community will benefit from my results as they will likely identify factors, principles and mechanisms of protein regulation that can be explored further and expanded in other model systems or conditions. The proposed research has the potential to open up a new area of cancer research aiming to interfere with the protein-level buffering of chromosomal abnormalities that are typical for many cancer types. The research may also identify new therapeutic targets, e.g. small unusual cancer-specific proteins. For example, other researchers could use these results to develop new immunotherapy targets. Although I use cancer as a model system, many other human diseases are known to involve aberrant protein dosage compensation, including Down syndrome and several neurodegenerative diseases.

2. The wider scientific community:

(a) My projects are designed such that I will produce three big, unique data sets, which are resources that can be exploited by others to study problems which are not part of this proposal. For example, these data could be used to study mRNA splicing events and their impact on protein expression. Others may wish to further improve and develop new data analysis strategies. For example, an entire field of researchers is concerned with inferring gene regulatory networks from transcriptomics data, developing a variety of different tools & strategies to construct and interpret them. I expect our large, accurate protein expression dataset will be a resource for that field to develop many analogous computational strategies for protein level regulation, and also serve as a template to produce similar datasets for other species.

(b) Researchers from nearly any biomedical discipline will benefit from the regulatory and functional protein - protein association scores that my work produces, by enabling them to predict the function of their protein of interest. These could be uncharacterised proteins involved in many different biological processes and diseases. There is a strong need for this type of data-driven protein annotation, as evidenced by the 24,000 weekly users of my collaboration partner STRING (through which these results will be made available).

4. The pharmaceutical industry will benefit from my research as it may highlight new potential drug targets for cancer therapy. In addition, there is currently a lot of interest in the industry in PROTACs, a next-generation class of drugs for targeted protein degradation, which could be deployed to treat a large variety of diseases. Improving our understanding of the underlying mechanisms of protein degradation will help to successfully develop this type of drugs.

5. Cancer patients & research. A better understanding of proteome imbalance in cancer will have medium- to long-term medical implications as outlined above. My outreach activities will illustrate the need for further research in this area to the general public and policy decision makers, possibly helping the cancer research community to secure the required future funding.